Shanghai as 'Paris of the East': exotic portrayals of Republican Shanghai through the Chinese and the French gazes.

My project will investigate the phenomenon of cultural intermingling in Republican-era Shanghai
reflected in literary translation and creation of Chinese and European authors. I consider modern
Shanghai as a 'contact zone' (Mary Louise Pratt, 1991) where local and foreign writers (e.g. Zhang
Ruogu, Zhou Shoujuan, Tian Han, Mu Shiying, George Soulié de Morant, André Malraux and Emily Hahn)
act as transcultural agents, an approach that has rarely been adopted by academics. Previous studies by
Leo Ou-Fan Lee and Zhang Yingjing analyse how modern Shanghai is represented in Chinese literature
and culture. However, few of these are based on sources external to China; exoticised representations of
Shanghai by local Chinese authors are still neglected in the literature. Although studies by Peng Hsiaoyen and Chen Shuo-win approach the transcultural phenomena in Republican Shanghai, they are mostly
limited to the Chinese authors' criticism and imitation of French literature, without considering their
subjective sensibilities as expressed through literary creations.
My project seeks to answer two principal research questions: how is the phenomenon of transculturalism
presented in Chinese and European writers' literary works? What is the role of translation in producing
culturally hybrid works? My thesis is that investigating cultural hybridity in Republican Shanghai as
manifested in literary translation and creation by Chinese and European authors is key to overcoming the
notion of cultures as 'sealed boxes' (Giffard, 2016), showing how similar human experiences can be and
gaining a more nuanced understanding of Republican Shanghai from authors with different cultural
backgrounds